In situ blade inspection, cleaning and repair for offshore wind turbines using suspended work platforms

This project will develop a way to use a Suspended Work Platform (SWP) deployed from a small service vessel to carry out in situ inspection, cleaning and repair of offshore wind turbine blades. SWPs are sometimes used for onshore turbines, but have not been deployed offshore from a vessel, and offshore blades are not normally repaired in situ. The project will develop the equipment and safe systems of work needed to demonstrate the feasibility of deployment of SWPs offshore for blade maintenance. The benefits include reduced maintenance costs, reduced use of large jackup barges, less fuel used, less carbon emitted, quicker repairs, less arduous and more productive work, improved blade performance, extended blade life, leading to cheaper electricity from wind.